CHANSE Networks for Transformational Change

Inspired by efforts to advance democratic innovation (Whittington 2022) and radical transitions (Loorbach 2022), and guided by design justice methodologies (e.g., Costanza Chock 2020), CHANSE Networks for Transformational Change seeks to use the CHANSE Knowledge Exchange Facilitator (KEF) role to bring together project researchers, external participants and CHANSE itself to imaginatively explore and chart current and future scenarios for digital transformation.

To do so, we will map the stakeholders and beneficiaries of the 26 CHANSE projects in order to develop a cross-CHANSE set of personas who represent intended, unintended and non-engaged audiences of CHANSE. These audience mapping and persona development activities will directly inform the development of at least two major Knowledge Exchange (KE) activities to be delivered across Years 2 and 3 of the KEF, working translocally and cross-project.

Simultaneously, we will host three thematic workshops across each year of the KEF, seeking to identify common themes that emerge over time across CHANSE projects, centring the voices of Early Career Researchers and external stakeholders. Themes will be mapped onto those of other national and international agencies (UK examples: Nesta, Joseph Rowntree Foundation) in order to co-design the KE activities and a set of future scenarios for digital transformational change. These scenarios may then be used by CHANSE or other policy and research-setting agencies to structure future calls and advocate for approaches with digital transformation at their core.

Our three-year plan will see us prioritising equity, imagination and democratic innovation, using playful hybrid and online spaces (Mozilla Hubs) and dynamic co-created audio and video content to deliver a CHANSE KE portal on web and social media, plus a webinar series, as well as to support our thematic workshops. For researchers and KE specialists, we will publish an edited Open Access volume on transformational KE methods, with an interest in shaping futures-related studies.